Clinical and Molecular Investigations of Familial Breast-Ovarian Cancer

Breast and ovarian cancer can occur together in some families. Faults in two genes, BRCA1 and BRCA2, are known to increase the risks of breast and ovarian cancer resulting in families with both cancers (known as breast-ovarian cancer families). Individuals from families with BRCA1 or BRCA2 faults can undergo gene testing to see if they are at-risk of cancer. Individuals without the fault are reassured and those with the fault can have surveillance and/or preventative surgery to reduce their risk of cancer. However, the majority of breast-ovarian cancer families are not due to faults in BRCA1 or BRCA2 and there is currently little information available on how to best manage them. We have recruited 705 families with breast-ovarian cancer and I shall increase this to 1300 families. I shall investigate the contribution of BRCA1 and BRCA2 faults to these families and will look to see if newer breast cancer susceptibility genes, ATM, CHEK2, BRIP1 and PALB2 have a role in familial breast-ovarian cancer. By analysing the patterns of cancer clustering and gene faults in the families we will be able to clarify the cancer risks to unaffected relatives in breast-ovarian cancer families, which will allow us to better manage them in clinic.

Technical abstract
AIMS
1. To investigate the contribution of breast cancer susceptibility genes to familial breast-ovarian cancer.
2. To improve risk estimation and management of breast-ovarian cancer families.

BACKGROUND
Mutations in BRCA1 and BRCA2 confer high risks of breast and ovarian cancer but only account for a minority of breast cancer families. Further high penetrance predisposition genes have not been discovered and the residual susceptibility to breast cancer is believed to reside in multiple genes with smaller effects. The Breast Cancer Genetics Team at the ICR has led the way in identifying such genes and in recent years has demonstrated that inactivating mutations in CHEK2, ATM, BRIP1 and PALB2 double the risk of breast cancer. Families that include individuals with breast cancer and individuals with ovarian cancer (‘breast-ovarian cancer families‘) have been largely attributed to BRCA1 and BRCA2. However, BRCA1/2 mutations are not found in the majority of the smaller (<5 cases) breast-ovarian cancer clusters that are typically seen in the clinic. Robust cancer risks and optimal management for such families remain unclear. Given the close functional interaction between the recently identified lower penetrance genes and BRCA1/BRCA2, it is plausible that they are likewise contributing to familial breast-ovarian cancer and we have preliminary data to support this. To clarify genetic susceptibility underlying familial breast-ovarian cancer I have the following objectives:

OBJECTIVES
1: To construct a comprehensive resource of data and biological samples on 1300 breast-ovarian cancer families
2: To investigate the frequency of mutations in breast cancer susceptibility genes in 1300 breast-ovarian families
3: To investigate the phenotypes and risks associated with mutations in CHEK2, ATM, BRIP1 and PALB2
4: To improve clinical management of familial breast-ovarian cancer

METHODS
Using 705 existing breast-ovarian cancer families and 600 additional families that I shall recruit, I shall generate a series of ~300 breast-ovarian cancer families with BRCA1/2 mutations and ~1000 families in which mutations have been excluded. I shall screen CHEK2, ATM, BRIP1 and PALB2 in index cases from all BRCA1/2 negative families using a combination of techniques.
In families with mutations I shall screen additional family members, review the clinical and pathological phenotype and estimate the cancer risks. I shall also undertake analyses of the full series to examine the contribution of known genes and to model the likely underlying susceptibility of the residual families. I shall use these combined data to inform clinical management of breast-ovarian cancer families.